Renewably Powered Micro-vessels for an End-to-End Biodiversity Monitoring System

Oshen designs and operates small, renewably powered micro-vessels for remote marine sensing and environmental analysis. After successfully confirming that our micro-vessels can monitor cetaceans and seabirds in phase one, we are embarking on phase two of our project to develop an end-to-end system. Upon completion, our micro-vessel will enable anyone to deploy, track, and change its location easily. We will also allow users to follow live data, and have access to a database, data visualisation, and an insights dashboard that highlights key metrics, removing the need for manual data processing.

This project is led by Oshen, with contributions from SeerBI.